Development of a low cost arsenate sensor

Arsenic is an infamous toxin and the WHO has labelled drinking arsenic-contaminated water by hundreds of millions of people "The greatest mass poisoning of a population in human history". While arsenic remediation remains the answer to this problem, it needs to be combined with a quick, low-cost, simple to use and accurate method of determining the amount of both species of soluble arsenic in water. In the short term, this is essential to prevent people drinking water laden with arsenic and then to identify sources that need remediation and to confirm its effectiveness. In this project we will expand our arsenic sensor technology from detecting only one (the most toxic) of the two forms of soluble arsenic to both. Together with arsenite oxidase to measure arsenite concentrations we will develop an enzyme-electrochemical arsenate sensor using the enzyme arsenate reductase. Together the two enzymes will form the basis of this novel sensing system measuring both forms on a single strip.